Using AI and Natural Language Processing to Enable Instantaneous Transactions of Commodities, Assets and Securities

Unlike trading in listed stocks/shares, transacted through centralised exchanges& for which the buy/sell prices are transparen& changes in price are instantaneously communicated and e concluded in real-time, the global market for trading in illiquid assets such as derivatives, credit products, cryptocurrencies& structured securities (annual\_trading\_volume $24 trillion(2017)) is an Over-the-Counter(OTC) market reliant on a few Inter-Dealer Brokers (IDB) to price an asset the holder wants to buy/sell, and to identify counterparties to complete the trade.

IDBs play a role in trades made through centralised exchanges- when a trader wants to sell large volume, if placed on the market as a single transaction, trading algorithms create a significant drop in the price of the asset, lowering the value realisable. The need to trade through the oligopoly of IDBs creates inefficiencies and costs- IDB fees in 2017=$10billion.

**Solution**

(SeeQ2) Utilising Natural\_Language\_Processing(NLP), cognitive reasoning& Artificial Intelligence(AI) AiX, are developing an integrated SaaS technology delivering the full broker process, removing need for human brokers, greatly speeding transaction processes, removing errors, reducing costs of market-making.

**Impacts:**

1.Enable multiple simultaneous trades to be carried out instantly 2.Reduce trade execution-time from hours-to-minutes

3.Provide complete& current market intelligence to support traders execution decisions

4.Ensure full&timely trade and completion documentation®ulatory filings 5.Provide complete?corruptible audit trails

6.Remove bias& human-error risks

7.Maximise value by greatly scaling number of quotes obtained- human brokers typically only obtain 5-10

Halve brokerage fees